TSPAN6 regulates macrophage phenotype and immune recruitment within the ductular reaction, through EV function, in the pre-cancerous niche

Chronic liver disease (CLD) is a major global health issue linked to liver failure and cancer. One of the key features of CLD is the ductular reaction (DR), in which bile duct cells of the liver start dividing associated with inflammation and scarring. Investigating the interactions between bile duct cells and the immune system could lead to new therapies for liver regeneration and cancer prevention.
This study focuses on TSPAN6, a member of the tetraspanin protein family. TSPAN6 has been associated with chronic inflammation and cancer. We have found high levels of TSPAN6 expression CLD, particularly in bile duct cells of the DR. TSPAN6 expression was found to correlate with the infiltration of immune cells called macrophages which contribute to liver scarring and cancer development.
Further experiments showed that TSPAN6 expression was maintained in bile duct cells grown in our lab and therefore we could study the function of TSPAN6 in our laboratory models and explore how TSPAN6 impacts the communication between bile duct cells and macrophages.
Overall, the findings suggest that TSPAN6 could be an important mediator in the crosstalk between the cells involved in the ductular reaction and the immune system. Future studies will focus on understanding the underlying mechansms of how TSPAN6 influences communication between bile duct cells and macrophages, with the potential to develop TSPAN6-based treatments for liver scarring and cancer.